Vulnerability Assessment of Coastal Infrastructure to Storm Surges and Landslide-generated Tsunamis

The UK coast is particularly exposed to two types of destructive long-period waves generated by storm surge and landslide-initiated tsunami (Bondevik et al. 2006) which can impact coastal infrastructure with widespread damage to residential, business and transport assets. Over the last decade, the UK has suffered some of the most costly and destructive storm surges because of deep cyclonic systems originating from the North Atlantic Ocean (Jaroszweski 2015, Hooper et al. 2015, Sibley 2015). For instance, the 2013/14 storm chain in the UK claimed two deaths and caused £1.3 billon damage (Chatterton 2016). The recent increase in number and intensity of storms due to Climate Change along with increasing population growth in coastal regions means government, local authorities and insurers need to better understand the vulnerability of built assets close to the sea (Dawson 2016).